Reanimating Tibetan Heritage: Transforming collections, Empowering communities

The proposed research project 'Reanimating Tibetan Heritage: Transforming collections, Empowering communities' will be undertaken by Thupten Kelsang as an AHRC Early Career Fellow in Cultural and Heritage Institutions. His praxis-based research focuses on how to create a sustainable and equitable relationship between the Tibetan diaspora and museums with Tibetan collections. The case of 'Tibet' in museums is a possibly unique example of being 'doubly colonial', having faced two major waves of mass extraction of objects, both within colonial contexts: British and Chinese. Even before 'historical Tibet' was subsumed under the People's Republic of China [in 1951], it witnessed a British colonialist intervention in the guise of the Younghusband 'Expedition' of 1903-04 which sought and extracted a substantial collection of Tibetan artefacts, much of which is now in public collections across the UK. The underlying rationale for this project lies in the untapped potential for museum collections with Younghusband provenance to become focal points for long-term and sustainable relationships between museum(s) and Tibetans. By catalysing these relationships through this research, British museums could participate in a potential act of symbolic reparation and restorative justice towards the Tibetan community as well as address the acute absence of Tibetan voices in the sector. Grounded in community-based participatory research (CBPR), this collaborative research explores the potential future(s) of Tibetan collections in museums in the UK and their latent affordances for the wider Tibetan community. Through collaborative enquiry and co-production of knowledge, this research project asks questions about how Tibetan collections in museums could be reimagined and reactivated.

A parallel strand of this research project is focused on how the Fellow's research methodologies and findings could be applied to other communities: exploring engagement/collaborative practices which can accommodate the multiplicity of various originating communities, methodologies for 'sourcing' and conducting community consultations, and how to create best practices for museum engagement and collaboration as an antidote to colonial entanglement of certain collections. This Fellowship will enable an unprecedented UK-wide survey of Tibetan collections, two knowledge exchange workshops for the Tibetan community, pilot community consultation at the V&A, two GLAM sector facing workshops, and the publication of two reports. The first report's focus would be Tibetan collections and culturally informed protocols around the care and display of Tibetan objects. The second report's focus would be the production of a museum toolkit and a set of recommended general guidelines for consultation and collaboration with communities of origin (across different contexts).